Mathematical underpinnings of topological quantum computation

Algebraic structures such as motion groupoids and diagram categories offer a route to generalisation of topological field theories that might in turn lead to models of phases of matter appropriate for use in topological quantum computation. The proposed project here leans towards the algebraic and topological aspects of this suite of problems, using the potential application mainly as a guide, only, when making design choices. Thus the project lies, in practice, mainly at the interface of algebra and topology. Here there are a number of suitable existing open problems, for example around fundamental invariants; together with various complementary problems in formulation and construction.